GCRF One Ocean Hub

Over 70% of the earth's surface is ocean. As a global population, we are entirely reliant upon a healthy ocean: it contributes to the renewal of freshwater; it absorbs over a quarter of global carbon dioxide, and it produces half the oxygen we breathe. The ocean has the potential to make significant contributions to sustainable development. Many developing countries already depend on their ocean resources for food, work and livelihoods. Yet we are reaching an ocean health crisis: cumulative pressures such as over-exploitation of its resources, ocean plastics and pollution and climate change, all compounded by multiple competing uses, are pushing the ocean ecosystem to a tipping point.
There is an urgent need for more integrated ocean governance, to ensure greater balance between ocean conservation and sustainable use (Sustainable Development Goal 14) and realise the ocean's potential to contribute to poverty reduction, human health, healthy ecosystems on land, climate change mitigation and adaptation, equitable economic growth and decent employment.
"We are the sea...we must wake up to this ancient truth...It is time to create things for ourselves, to create established standards of excellence that match those of our ancestors."
It is with this spirit that the ONE OCEAN Hub will transform our response to the urgent challenges facing our ocean. The Hub will weave learning from the ocean, and traditional knowledge of the peoples who rely upon it, with scientific excellence, innovative legal approaches and artistic methods. Our aim is to bridge the disconnections in law, science and policy across all levels from the local to the international. We aim to empower vulnerable communities, woman and youth in the blue economy and catalyse the inclusive and integrated governance approaches required to ensure a healthy ocean and flourishing communities and economies.
The Hub will specifically address the challenges of South Africa, Namibia, Ghana, Fiji and Solomon Islands in realising the economic, socio-cultural and environmental benefits from the ocean. It aims to support these countries' efforts towards developing a sustainable and fair blue economy by providing new scientific data and tools to engage different sectors and groups within society, particularly vulnerable communities, woman and youth, in identifying opportunities, risks and trade-offs to: i) prevent and mitigate negative development impacts connected to the ocean, ii) participate in traditional and emerging ocean activities, and iii) predict the socioeconomic benefits of ocean conservation.
The Hub pioneers integrating law and arts, policy, informatics, education, history, anthropology, and philosophy to provide targeted advice on coherent and flexible, pro-poor and gender- sensitive, climate-proofed and transparent laws and policies across the areas of environmental, human rights, science and technology, trade and investment. The Hub will further integrate biology, physics, chemistry, oceanography, ecology, mathematics, socio-environmental sciences and law to advance understanding of sustainable fisheries in the face of climate change impacts, as well as socio-economic and cultural considerations. The Hub will also increase understanding of conservation and extraction options for deep-sea mineral, biological and freshwater resources, integrating biology, ecology, geology, socio-environmental sciences and law. Through innovative use of arts the hub will transcend traditional boundaries in policy, law, and between ocean stakeholders from local communties to international organisatons, to respectfully and effectively include local communities' traditional knowledge in decision-making at the national and local level on the blue economy. The Hub will develop the integrated governance frameworks and strengthen the capacity within commnities to drive innovative approaches to a fair and sustainable blue economy for South Africa, Namibia, Ghana, Fiji and Solomon Islands

Potential impact
In coastal and island communities healthy oceans are fundamental to healthy economies and livelihoods. The One Ocean Hub aims to improve the livelihoods of small-scale fishing and indigenous communities that are dependent on the ocean, with particular attention to women and youth in South Africa, Namibia, Ghana, Fiji and the Solomon Islands. The Hub will empower, build capacity within, and learn from, the people who rely on the oceans, and whom are disproportionally impacted by the failure to protect it. It is on this local level that the Hub will have the greatest impact. Community leadership in research and arts-based approaches will enable better understanding of traditional practices. It will build capacity and co-develop new resources for communities, and, in so doing, will support the integration of community views, values and knowledge in scientific assessments, management and decision-making on ocean conservation and the blue economy. Legal empowerment will enhance the capacity of communities, women and youth to fight for their rights and improve, through legal literacy, their livelihoods. Youths will directly benefit from a One Ocean education programme designed to inform, inspire and empower 'Generation 2030' on ocean matters and through the development of legal mechanisms (Youth Ocean Charter) to amplify youth voices at international level.
At national-regional level, governments and inter-governmental organisations will benefit from access to a new scientific evidence base, methods and technologies to underpin integrated ocean assessment and management. Specifically, government entities (eg Namibian Ministry for Fisheries and Marine Resources, will benefit from region-specific integrated assessments of cumulative pressures on ocean ecosystems. Through targeted capacity strengthening, governments and national research institutes will be empowered to undertake integrated marine research and monitoring programmes, and through co-developed decision-making frameworks will be able to implement ocean resource management which balances ocean conservation and sustainable use for fair and equitable benefit sharing. We will work with regional and national governments to implement sustainable, inclusive and collaborative ocean management strategies, such as the ocean dimension of the African Union's Science, Technology and Innovation Strategy for Africa and the Pacific Community Centre for Ocean Science. The above, together with the development of guidance for the coherent implementation of international law at different levels and through a programme of legal capacity building, the negotiating capacity of developing countries will be strengthened within relevant international fora.
The One Ocean Hub is a direct and systematic response to the Call for Action agreed upon at the 2017 UN Ocean Conference on Sustainable Development Goal 14. The Hub's network of international project partners (eg UNEP, UNDP, UNOALOS, FAO) will support national process of implementation of international law on the ocean and sustainable development. These partners have already co-defined the Hub's research to ensure its aligned to key ongoing international processes. Specifically, the Hub will contribute to the preparations of the 2020 UN Ocean Follow-up Conference, an expected mandate in 2019 from the UN Environment Assembly to develop new instruments on ocean plastics, a post-2020 global biodiversity framework, and the 2020-2030 Programme for the Development and Periodic Review of Environmental Law of UNEP. The involvement of the Hub in such processes will ensure that knowledge from across the Hub, from local to regional levels, will influence international process. The Hub network will benefit all partner organisations by bringing together organisations across sectors and scales to tackle institutional disconnects and promote sustainable partnerships from the local-international level.